Proteomic Biomarkers in Axial Spondyloarthritis

Describe background to the work including that carried out in the supervisor's own team and previous work. [This information will be used by the reviewers to understand the context of the proposed study].

Ankylosing spondylitis (AS) is a common and highly heritable immune-mediated arthritis in which inflammation particularly in the sacroiliac joints and in the spine leads to initially joint erosions and ultimately bony joint ankylosis. There is substantial variation in the rate of progression of ankylosis between patients with AS. It is known that a significant component of this is due to environmental factors including cigarette smoking, occupation, and continuous anti-inflammatory use, as well as genetic factors including gender and other as yet largely unidentified heritable factors. There is a great need to better identify individuals who are at higher risk of progression, and those with higher risk of extra-articular manifestations of AS, such as acute anterior uveitis (AAU), that influences up to 60% of AS patients over their lifetime.

Professor Brown has led global research efforts to identify the genes involved in AS, with so far 116 genetic loci robustly identified as associated with the disease, contributing ~29% of the heritable component of the disease 1-3. Further genome-wide association studies (GWAS) are nearing completion, involving ~20,000 AS cases and ~35,000 healthy controls of European- and East Asian-descent, from which further loci have been identified. Professor Brown's group has also completed GWAS in AAU 4, and in radiographic change 5.

Aim of the investigation:

State primary research question and where appropriate the primary hypotheses being tested

To identify the key genetic variants and genes underpinning the genetic associations of AS, and investigate their mechanism of action in the disease.

Identifying the key genes operating at loci associated with heritable diseases such as AS, and how they operate to cause disease, requires analysis of the effects of the genetic associations on transcription (ie eQTL analysis) and on translated gene products (ie pQTL analysis. Combination of genomic, transcriptomic, proteomic and targeted in vitro studies will be used to investigate genetic associations of AS, to identify the key causative genes and pathways involved.

To identify potential biomarkers for the diagnosis of AS and prediction of its clinical course.

Available biomarkers for AS are very limited, with modest discriminatory capacity in the diagnosis of AS and limited prognostic capacity in regards risk of AAU or rate of spinal ankylosis. There is thus a significant unmet need for improved biomarkers, either as individual assays or combinations of tests. Proteomic, transcriptomic and genomic biomarker sets will be analysed individually and in combination to develop predictive biomarker sets for diagnosis of AS, to identify disease subsets, and to investigate its clinical course.